Investigating the spin & optical properties of atomic defects in hexagonal boron nitride.

Atomic defects in hexagonal boron nitride (hBN) have demonstrated the potential to be hosts for optically addressable spins at room temperature. The aim of this research project is to further characterise the optical and spin properties of these defects in hBN and investigate their potential for future application such as quantum sensing.